'Outsiders': Women, work and everyday life in Cardiff's Tiger Bay, 1900-1950

The year 1919 saw the outbreak of racial attacks against black and ethnic minority men in Cardiff and other UK port cities following a rise in the residency of such communities. Nonetheless, local women married interracially, birthed mixed-race children, and contributed to society through work and other responsibilities. Historians have not yet examined the position of these women and their children in these communities. The proposed project will rectify this historiographical gap by examining the experience of education, employment and family life of women and their children from Butetown, Cardiff, from the 1900s to the 1950s by using the un-transcribed interviews recorded by the "Women's Lives in Butetown" project housed at HCEA's oral history collection.